Raptor Biosensor Project

The Raptor Biosensor: A highly sensitive sensor with integrated neural networks, uniquely able to detect airborne pathogens such as viruses and bacteria in real-time with the view to quantify infection transmission risk. This groundbreaking innovation will have a great public health benefit, and ease the return to normal life as we emerge from the covid threat.